Leeds Beckett University and Principle Healthcare Limited

To research, develop and implement new processes, tools and techniques that enhance the new product development capability in the food supplement sector.